How States Account for Failure in Europe (HowSAFE): Risk and the Limits of Governance

What do environmental protection, health care, workplace safety, food, criminal justice, and education share in common? These diverse policy domains are increasingly governed through 'risk-based' approaches to regulation and management. Rather than seeking to eliminate all potential adverse outcomes, risk-based governance involves defining acceptable levels of risk, based on formal assessments of their probability and
consequences, and then focusing control efforts on those risks deemed unacceptable following clearly defined principles. First developed in the fields of environmental health and safety, this risk-based approach has become pervasive, particularly in Anglo-Saxon countries, and is now being promoted internationally as a universal principle for policymaking and implementation, promising a more efficient and rational means of organising governance activities and accounting for their limits and potential failures. However, risk-based approaches embody particular understandings about how the State should define, and account for, adverse governance outcomes and, indeed, the very meaning of governance 'failure' and 'success'. Such ex ante risk-based rationalisations of the limits of governance may conflict with embedded governance traditions, norms, and accountability structures, as well as with deeply held societal values and expectations about how adverse outcomes should be managed, which vary both across countries and policy domains.

To understand the institutional factors shaping the spread and adoption of risk-based governance, HowSAFE uses a comparative case study design focusing on six policy domains-occupational health & safety, flooding, food safety, health care, criminal justice, and education-and four countries-France, Germany, the Netherlands, and UK-to pursue three closely related objectives:

1) To document the extent, and diffusion processes, of risk-based governance across policy domains and national settings in Europe;

2) To compare the design, adaptation and practical application of risk-based instruments to different governance activities and functions, within and between policy domains;

3) To use that comparative dataset to explain the institutional factors driving, shaping, and constraining risk-based governance in Europe, and in so doing reflect more broadly on how states account for failure and the limits of governance.

Potential impact
HowSAFE will contribute to policy practice in UK, France, Germany and the Netherlands, as well as international bodies such as the OECD and EC. The detailed and wider lessons-learned from the case-study research will help foster reflexive learning by policy practitioners across policy domains and country contexts. Given the emphasis on establishing risk-based approaches to governance across the EU, such research has the potential to identify institutional factors that shape or constrain their adoption. For example, the comparative analysis of risk-based concepts that appear to have common application across sectors (e.g. education, food and criminal justice) will help decision-makers to better understand, reappraise, maybe even discard practices enshrined in their respective sectors.

expect to engage with the scholarly community through project working papers and policy reviews that will be made widely available through a project website and disseminated through international conference presentations and peer reviewed publication, including a monograph that synthesizes the cross-country and domain analysis of the project, an edited book on risk-based regulation, and specialist and international academic journal articles.

We will also generate a series of short policy briefs conveying key findings to policy and stakeholder audiences in the four countries, as well as holding three dissemination workshops at the end of the project in Brussels (Maastricht University campus), Paris and Berlin. Those workshops will bring together policy practitioners and selected stakeholders from different domains to discuss HowSAFE and promote reflexive learning across domains. In common with past research experience, we would expect policy interest to go beyond central policy or evaluation units to those in the 'front line' of regulatory enforcement and implementation.

To facilitate both research and impact activities, we will make use of informal project advisory boards in each country comprising invited senior policy practitioners and other experts with an interest in risk-based governance and in-depth knowledge of case study domains. To go beyond contacts made during the research, we will also draw upon existing networks such as: Borraz's presidency of the French Risk and Society Network; the Kings Centre for Risk Management's established network of senior policy and industry contacts; and the ESRC funded Centre for Analysis of Risk and Regulation's established platform.

All project related materials will be made widely available through an actively maintained project website. In addition, an end of project conference in London will bring academic and policy audiences together and we anticipate considerable interest from policy and stakeholder groups.

A minimum of three project advisory board meetings will be held in each country throughout the life of the project both to facilitate the research process and to advise on how to maximise impacts of project findings. Drawing on past experience of ESRC research, regular informal contacts with domain specialist advisory board members can provide invaluable feedback on progress and suggestions for research directions and dissemination routes. We would also hope to feed into, and capitalise upon, ongoing comparative reviews of risk governance in some of the case study countries and international fora.

Dissemination workshops will be held in Paris, Berlin and Maastricht during the third year of the project and a major conference in London will be organised at the end of the project to bring academic and user groups together.